EPSRC Core Equipment Award 2022

Swansea University will use this equipment award from EPSRC too strategically invest in state of the art equipment in key areas across the Faculty of Science and Engineering within the remit of EPSRC. The primary objective of these interventions is to significantly enhance our ability to manufacture and characterise energy materials expanding both throughput and scale of the research. The equipment requested is a major extension of our current capabilities in particular in the fabrication of 3rd generation photovoltaics enabling enhanced device performance and complexity.

The equipment has been carefully selected to fill major gaps in end-to-end fabrication and characterisation facilities for energy materials. This intervention will be of a major benefit to our sizeable research community enabling both higher performing and larger devices for study of behaviour and scale-up. This broader opportunity for scientific excellence will provide a benefit to both established research groups and for accelerating the careers of next generation researchers who will have open-access. The equipment has been carefully selected to augment, enhance and add value to the current research capabilities at the University. It will allow the creation of new fabrication and characterisation pathways, these new experimental methodologies will provide new insights, new data and improved quality of existing data. This, in turn, will lead to publication in high impact factor journals, create further opportunities for collaboration and growth of our networks through extensive public engagement and help leverage external funding to further grow and develop these areas.